Analysis of Catrode process for mass production of catalysts

Latent Drive Ltd are working together with the National Physical Laboratory (NPL) to scale up manufacture of **Catrodes**, which combine catalyst and electrode for making Green Hydrogen by electrolysis of water. Catrodes are an alternative to rare platinum group metal catalysts, and are simple to mass produce, enabling Green Hydrogen production to be scaled up massively.

Latent Drive Ltd is an early stage deep-tech start-up. We originally developed Catrodes as part of our Oxygen Cell project to provide a portable generator of medical oxygen to treat Covid-19 patients, supported by Innovate UK during the UK's pandemic response. Now we are scaling up Catrodes for a new market which needs larger sizes and larger production volumes. The catalysing process becomes more difficult to control at larger sizes, so we have partnered with NPL who will use their specialist expertise in electro-chemical measurements to analyse and improve our process control.

The worlds economies are dependent on fossil fuels which in turn accelerate global warming. There is a process of huge change as we transition to renewable energy supplies instead. The Russian invasion has driven home the urgency and scale of this change, revealing Europe's dependency on imported fossil fuels.

Green Hydrogen is an essential part of the coming Green Economy, and is made by electrolysis of water separating H2O into hydrogen and oxygen. But electrolysers powered by off-shore wind are currently dependent on rare and expensive materials. State-of-the-art electrolyser technology suits off-shore wind power, but the acidic chemistry demands exotic materials including Iridium and platinum catalysts. We need to scale up a thousand-fold, but there is simply not enough Iridium and platinum available for the world to produce Green Hydrogen at the scale needed to avert climate change.

So Latent Drive have developed the Catrode process to mass produce catalysts from ordinary metals which are abundant and cheap. This A4I project will give us access to the world leading expertise and facilities of NPL, and help us to massively scale our process to tackle the challenges of climate change.

**Catrode -- the catalyst is the electrode; the electrode is the catalyst!**